PixelPin - A Simple, Secure and User- Friendly Password Alternative

In today’s digital age, we are becoming increasingly dependent on online services to be
accessible across multiple devices. As a result, the security of information is one of the key
challenges associated with the open- digital age, which faces commerce, governments and
citizens alike. In 2014, the cost of online password breaches was around $200Bn,
demonstrating clearly that current solutions which centre predominantly on alphanumeric
passwords are falling short of properly protecting personal and financial information.
PixelPin aim to address the limitations of current authentication solutions through the
development of a secure single sign-on solution that eliminates traditional alphanumeric
passwords (can also be used as part of a multi-factor approach). The concept instead is a
patented picture-based approach with users choosing a personal image (e.g. a holiday photo)
and a four pass-point sequence which, based on successful PoC studies, have shown to be
easier to learn, quicker to enter & less likely to be forgotten, protecting against common
hacking techniques such as dictionary attacks, social engineering, phishing & keylogging.
This cloud based service allows the user to input their 4 passpoints on mobiles, tablets or the
web.
PixelPin is designed for today’s always-on, mobile-first and multi-device generation. It
replaces passwords and PINs with a secure, user friendly and private method of logging into
web sites, providing a global solution that is language independent and perfect for mobile. A
number of critical usability features must be developed throughout the 12 month project
which will advance the technology into a preproduction prototype prior to product launch in
the authentication software market in Q2 2017.